An advanced modelling approach for investigating the micromechanisms of failure of flexible composite pipes under compression

The research programme will employ both semi-analytical models and advanced numerical techniques to develop predictive tools for the onset of instabilities responsible for the two types of observed microbuckling mechanisms in flexible composite pipes. Effect of different fluids and environmental conditions to which these pipes are exposed will also be investigated. The research carried out will be built on the experimental programme. Understanding of the micro-mechanisms of compressive failure in fibre composite polymer systems will promote more widespread use of fibre composite pipe in existing applications and provide options for harsher environments. This will allow more effective exploitation of hydrocarbon reserves.